Resilience Fund support for added costs in project 106188 due to Covid-19

Hypervolt's mission is to enable market-wide adoption of EVs at least cost, contributing to low carbon transport and energy targets. 30% of new vehicle sales are forecasted to be electric vehicles (EVs) by 2025, and 40% of households are expected to have chargers by 2030, putting EVs on track to become the largest source of domestic electricity demand. National Grid forecasts additional system-wide peak demand from EVs of 6 to 18GW in 2050\. This presents a significant economic risk in grid integration costs, as EV charger deployment today is organic, directed by user preference with little consideration of local grid impacts. Leading 'smart' options offer packaged charger + tariff solutions, but off-peak charging incentives are based on national price signals, and as such are insufficiently granular for a problem that is nationwide but highligly localised. Unabated, previous innovation programmes concluded that 32% of medium and low voltage feeders will require upgrading or replacement when 40--70% of households have EVs (10 years from now) costing \\\>£2.2bn. The challenge is therefore how to enable market-wide adoption of EVs without adding significant integration costs on the grid.

Hypervolt seeks to address this problem by delivering an enhanced chargepoint solution that better aligns EV charging with the requirements of the electricity system, and better accounts for local system requirements within a national context. This Innovate UK-funded project supports the further development of a prototype to deploy a technology pilot trial in the field. Projects outcomes will validate new technology features, test end user acceptance, and inform the business model for commercialisation. At scale, Hypervolt's disruptive pricing structure and groundbreaking product features will enable accelerated mass-market uptake of EV chargepoints even in grid-constrained areas whilst limiting infrastructure investment costs, outlining a solution both more scalable and suitable than the status quo to a problem that is market-wide but highly localised.